Exploiting organoboron chemistry to prepare saturated heterocycles

The project will investigate boronate rearrangement reactions, ultimately targeting alkyl boronic ester heterocycles. There are few of these known, unlike their aryl counterparts. Simple synthesis methods are sought-after as these heterocycles could have potentially wide usage in the pharmaceutical industry, serving as building blocks for drug molecules via important transformations such as the hugely popular Suzuki-Miyaura coupling